Stories in Stones: Mines, Memory and the Geological Imagination in the Anthropocene

This creative and critical (60%-40%) project takes a multidisciplinary approach, using the charged image
of the post-industrial mine to explore human relation to deep time. The critical component examines the
literary representation of the subterranean in the context of ecocatastrophe and the energy humanities,
focusing in particular on contemporary novels including Jennifer Haigh's Heat and Light (2016) and
Saskia Goldschmidt's Shocked Earth (2021). Operating in dialogue with this, the creative research is a
novel set in a working-class East Midlands colliery village selected for fracking, illuminating conflicts
within the environmentally-aware community.

Context
From Wells' The Time Machine (1895) to Atwood's The Stone Mattress (2014), the subterranean is often
depicted in literary history as antagonistic. However, contemporary novelists including Haigh (2016) and
Goldschmidt (2021) reimagine the underground as a potential solution to 21st-century energy needs.
Investigating the poetics and temporalities of geology, the thesis builds on Crutzen and Stoermer's
identification of the Anthropocene (2000), Cohen's 'geomorphic fold' (2010), Farrier's 'future fossils'
(2020), Madsen's (2010) and Buser's (2013) memory-markers for geological repositories, and Jenkins
(2019) assessment of the 'rapidly evolving energy landscape'.